PASTORAL - Pasture Optimisation for Resilience and Livelihoods

Quality, productive pasture is essential for efficient livestock production. Currently farmers walk their fields with a plate meter to assess grass biomass available for livestock grazing. This approach does not accurately reflect field quality, nor likely future growth under climate change, limiting accuracy of pasture management decisions.

PASTORAL combines satellite data with advanced algorithms, delivering weekly intelligence on grass biomass and carbon budgets through a co-designed platform to increase farm productivity and carbon efficiency.

The service will be co-designed with c.100 livestock farmers across England, with service testing/development and demonstration across organic, regenerative agriculture and conventional farming systems.